Low-frequency Vibration Inspection of Sandwich Composites

One-sided in-service inspection of certain composite structures (honeycomb-, balsa- and foam-core sandwich) can be successful using a low-frequency vibration method but defect detection is limited, and classification of defects is not currently supported. Data-acquisition equipment had hardly advanced in 20 years, bar moving from analogue to digital, until the new 'Bondcheck' bond testing system from Baugh and Weedon. This offers full-waveform capture at every location, with the potential to expand to an array of sensors, opening up greater potential for structure analysis algorithms and comparison with modelled responses.

Prior work has showed the potential for improved pitch-catch probe design to enhance the resolution and frequency range, whilst the use of full-frequency capture offered the potential for defect classification, depth and size estimation. This project will use low-frequency vibration to classify defects in sandwich composites and determine their depth, location and size, based on comparison with the modelled low-frequency (5 kHz -100 kHz) responses of a range of structures with different defect types. Bristol has considerable experience of both acoustic modelling and inversion methods using modelled responses. For this project a database method coupled with multi-dimensional optimisation to invert the data and determine the type and 3D location of defects will be used initially, with potential for refinement of the method in a variety of ways.

The student will be based at the Ultrasonics and Non-Destructive Testing Group at the University of Bristol before relocating to the Baugh & Weedon's offices in Hereford.

Potential impact
The proposed CDT in NDE will deliver impact (Industrial, Individual and Societal) by progressing research, delivering commercial benefit and training highly employable doctoral-level recruits able to work across industry sectors.

Industry will benefit from this CDT resulting in competitive advantage to the industrial partners where our graduates will be placed and ultimately employed. The global NDE market itself has a value of USD15 billion p.a. [Markets and Markets NDE report January 2017] and is growing at 8% per year. Our partners include 49 companies, such as Airbus, Rolls-Royce, EDF, BAE Systems, SKF and Shell, whose ability to compete relies on NDE research. They will benefit through a doctoral-level workforce that can drive forward industrial challenges such as increased efficiency, safer operation, fewer interruptions to production, reduced wastage, and the ability to support new engineering developments. Our 35 supply chain partners who, for example, manufacture instrumentation or provide testing services and are keen to support the proposed CDT will benefit through graduates with skills that enable them to develop innovative new sensing and imaging techniques and instrumentation. To achieve this impact, all CDT research projects will be co-created with industry with an impact plan built-in to the project. Our EngD students will spend a significant amount of their time working in industry and our PhDs will be encouraged to take up shorter secondments. This exposure of our students to industry will lead to more rapid understanding, for both parties, of the barriers involved in making impact so that plans can be formulated to overcome these.

Individual impact will be significant for the cohorts of students. They will be trained in an extremely relevant knowledge-based field which has a significant demand for new highly skilled doctoral employees. These graduates will rejuvenate an ageing workforce as well as filling the doctoral skills and capability gaps identified by industry during the creation of this CDT. Our industrial partners will be involved in training delivery, e.g. entrepreneurial training to equip our graduates with the skills needed to translate new research into marketed products. Many of the partners are existing collaborators, who have been engaged regularly through the UK Research Centre in NDE (RCNDE), an industry-university collaboration. This has enabled the development of a 5,10 & 20 year vision for research needs across a range of market sectors and the CDT training will focus on these new priorities. Over the duration of the CDT we will actively discuss these priorities with our industry partners to ensure that they are still relevant. This impact will be achieved by a combination co-creation and collaboration on research projects, substantive industrial placements and as well as communication and engagement activities between academic partners and industry. Events aimed at fostering collaboration include an Annual CDT conference, technology transfer workshops, networking events as well as university visits by industrialists and vice versa, forming a close bond between research training and industrial impact. This approach will create lasting impact and ensure that the benefits to students, industry and society are maximised.

Society will benefit from this CDT through the research performed by our CDT graduates that will underpin safety and reliability across a wide range of industries, e.g. aerospace, energy, nuclear, automotive, defence and renewables. As NDE is an underpinning technology it feeds into many of the UK Government's Industrial Strategy Challenge Fund Grand Challenges, for example in energy, robotics, manufacturing and space. It is aligned to the EPSRC prosperity outcomes, e.g. the Productive Nation outcome requires NDE during manufacture to ensure quality and the Resilient Nation requires NDE to ensure reliable infrastructure and energy supplies.